Mapping and characterising constitutive secretion in human neurons

Human cells are complicated but exquisitely organised environments that balance nutrient intake and production of new material. This newly generated cellular material can be either retained inside the cell, allowing the cell to function, or be secreted from the cell to allow, for example, communication with surrounding cells. These mechanisms are tightly regulated to prevent loss of valuable cellular material and to maintain a healthy balance in the cell.

Mechanisms of cellular secretion are particularly important in neuronal cells of the human brain, but are also particularly complicated, as they are up to hundreds of times longer than other cells and have additional functions in communicating with one another. When these processes go wrong in a human neuron, they often cause protein accumulation or mislocalisation, which represent a key underlying cause of neurodegenerative disorders such as Parkinson's and Alzheimer's diseases.

The process of proteins being secreted from human neurons is poorly understood and historically, has been hard to study. Our lab has discovered new cellular components involved in protein secretion in non-neuronal cells. We will use this data and state-of-the-art cell biology techniques to explore whether they play similar functions in neurons and answer the following questions: how do neurons secrete proteins? What is the machinery inside the cell that allows this to happen? and What happens when a neuron fails to secrete proteins efficiently? It is of fundamental importance to understand how these key processes go wrong in order to solve the problem of protein accumulation or mislocalisation that often leads to disease.

Technical abstract
The secretory route from the Golgi apparatus to the plasma membrane is one of the most important intracellular trafficking pathways. This pathway is essential for delivery of soluble proteins to the extracellular space as well as for integral membrane proteins to the plasma membrane. Despite its importance, this pathway is still poorly understood in neurons, which are polarised cells with two forms of soluble protein secretion (regulated and constitutive), and a complex subcellular organisation.

We will use super-resolution imaging to map the secretory route of soluble protein in human iPSC derived neurons. We have already performed a number of screens in non-polarised immortalised cells which led to identifying a host of new proteins directly involved in Golgi apparatus to plasma membrane trafficking. We will determine whether neurons use similar secretory molecular machinery by testing the role of the proteins we have identified. In addition, we will use CRISPRi to abrogate secretory machinery in neurons, and compare single cell morphology and architecture in an unbiased manner, to determine the consequences of abnormal secretion on global neuronal organisation.

In summary, we will characterise the secretory protein trafficking route in neurons. We will identify functional machinery that allows this process to happen, and we will work towards a comprehensive understanding on the effects of loss of this machinery.